The University of Essex and MEL Aviation Limited KTP 23_24 R4

To design and incorporate Machine Learning and Natural Language Processing capabilities for intelligent process automation into the administrative workflow.